New metrics of brain network breakdown in the progressive aphasias

Development of effective treatments for dementia may depend on improved understanding of how brain damage develops and causes symptoms. Some dementias produce highly specific patterns of brain damage that are likely to hold important clues about the brain malfunction in these diseases. My project will focus on one important category of selective dementia diseases: the primary progressive aphasias (PPA), which lead to language loss and behavioural changes associated with shrinkage of the frontal and temporal lobes of the brain. In this project I will build on the national referral base in uncommon dementias and the specialised scientific resources concentrated at the Institute of Neurology, University College London. Using specialised psychology tests, I will measure brain responses to nonverbal sounds in patients with PPA compared with responses in patients with another dementia (Alzheimer's disease) and in healthy people; and I will assess the changes in brain structure and function linked to these responses using structural and functional MRI scans. These measurements will allow me to determine the extent to which brain malfunction in PPA is specific for speech or affects sound signals more generally; whether brain malfunction in PPA is specific for a particular kind of dementia; and how brain malfunction in PPA extends to affect understanding of meaningful signals beyond speech. These findings would potentially have important implications for our understanding of PPA, for accurate diagnosis, and ultimately, for assessing treatments. In the short term this research may help to improve the symptoms experienced by patients with PPA by guiding the application of cognitive, behavioural and communication strategies. In the longer term, the identification of brain alterations underpinning these symptoms may provide new measures of disease activity that will allow us to track the effects of drugs and other interventions, and may allow us to predict brain tissue pathology for targeting particular drug treatments.

Technical abstract
The primary progressive aphasias (PPA) are a unique group of neurodegenerative dementias characterised primarily by language breakdown associated with focal temporal and frontal lobe atrophy. Three main syndromes are recognised: progressive nonfluent aphasia (PNFA), semantic dementia (SD) and logopenic aphasia (LPA). As cardinal examples of regional neurodegeneration in vulnerable brain networks, these disorders have attracted considerable interest, however many nosological and neurobiological problems remain unresolved. This project will investigate generic, nonverbal mechanisms of disordered information processing in PPA. A cohort of patients representing each of the major PPA syndromes will be studied cross-sectionally and longitudinally in relation to patients with another degenerative dementia (Alzheimer's disease) and to healthy older individuals. In three core experiments, neuropsychological, psychophysical, structural and functional MRI techniques will be used to address integrative processes linking perceptual, semantic and affective information in complex nonverbal sounds. These processes are likely to depend on distributed brain networks previously implicated in the pathogenesis of PPA. It is anticipated that this work will identify new metrics of abnormal network structure and function with specificity for particular PPA syndromes, and may help predict tissue pathology and suggest novel biomarkers in these conditions.

Potential impact
Key stakeholders - PPA patients and families
The most direct beneficiaries of this work will be patients with PPA and their families. These diseases strike younger people in the prime of their working lives and exact a devastating human and socioeconomic cost for these individuals and their support networks. For these stakeholders, benefits from this work will include improved symptom management, more accurate diagnosis and the prospect of realising disease-modifying therapeutic interventions, summarised as follows:

Within the lifetime of the project
* new information about the range of symptoms in PPA that could suggest practical non-pharmacological interventions (e.g., alternative communication strategies)

* improved diagnostic strategies: avoiding misdiagnosis of unusual dementias would substantially reduce the human and socioeconomic burden accruing from these diseases; typically these younger patients attract a heavy investment of medical and social resources but at present it is often unclear how best to direct these, particularly where the diagnosis is uncertain

* more accurate prognostic information - the longitudinal limb of the project will provide new information about disease stage markers that could also help predict care needs

* more accurate prediction of tissue pathology: this is a sine qua non for future application of targeted therapies, but at present remains unreliable in this group of diseases

Flow-on benefits(next five to ten years)
* new biomarkers of pharmacological efficacy - these would potentially assist in the rational design of trials of disease-modifying therapies: without such biomarker information it will be difficult to mount large-scale clinical trials, even in principle

* adjunctive strategies (e.g., cognitive rehabilitation)

Impact on other dementia diseases
PPA is generally considered collectively uncommon with several thousand sufferers below the age of 65 in the UK on conservative estimates based on population surveys. The potential reservoir in the elderly is unknown but potentially much larger as these diseases are poorly recognized in older populations. Moreover, improved diagnosis and monitoring and the identification of new biomarkers of brain network breakdown in PPA - the paradigmatic focal dementia - has potentially far-reaching implications for other, much more common degenerative dementias, led by Alzheimer's disease. These dementia diseases collectively pose a huge public health challenge. It has recently been recognized that the common forms of neurodegeneration share with PPA the common theme of specific network disintegration: more accurate characterisation of this process in PPA would generate testable biomarker strategies that could then be evaluated in a range of other diseases. Accordingly, the very large population of patients with degenerative dementias of later life should also be considered stakeholders in this research.

Public awareness
Recent high profile cases of unusual dementias in the public eye (http://news.bbc.co.uk/1/hi/magazine/7560713.stm) have demonstrated the potential importance of public awareness in shaping health policy. The research supported by this Fellowship will be actively promulgated in public engagement activities extending those already in place at the host Centre including lay lectures, media releases and support group out-reach activities. These activities engage a range of non-medical groups (for example, the City of London Sinfonia and the London Art Therapy Centre are currently engaged with the PPA Support Group based at the Centre). An improved awareness of PPA and its effects would contribute to public understanding of the wide impact and diversity of dementia diseases at large in the community.